The scope of the project is to study the effects of grid connected energy storage.

The study will encompass methods of optimizing the control the battery storage, maximizing return of revenue for a storage system, and technical issues surrounding the operation, lifetime and connection of energy storage, comprising new and 'second life' EV batteries to the grid.